NEMS Based on Novel Materials

Project Summary: Development of Novel Active Materials and Harnessing Their Properties in Nano-Electro-Mechanical Systems (NEMS)

Nano-electromechanical systems (NEMS) have significantly transformed various technological fields, leading to innovations in sensors, resonators, antennas, and nano-actuators. These miniaturized systems harness mechanical motion at the nanoscale, enabling enhanced sensitivity and functionality in applications ranging from sensing to telecommunications. Traditionally, NEMS operate using transient effects, primarily relying on capacitive forces to tune and modulate their performance. While effective, this approach often limits the dynamic range and operational efficiency of NEMS devices.
This project seeks to advance the capabilities of NEMS by developing novel chemically, electrically and/or optically active materials. By integrating new active materials into NEMS, we aim to create devices that not only respond to external stimuli but also possess intrinsic properties that enhance their performance. This innovative approach will allow for greater control and versatility in NEMS applications, potentially leading to breakthroughs in various domains such as sensing technologies, data processing, and energy harvesting.
Central to the project is the emphasis on developing bespoke measurement capabilities that can operate effectively in both vacuum and cryogenic environments. These specialized measurement techniques will be crucial for characterizing the behaviour and performance of the newly developed active materials under conditions relevant to real-world applications. Additionally, we will focus on advanced nanofabrication processes that are compatible with NEMS, ensuring that the integration of active materials does not compromise the integrity and scalability of device fabrication.
The field of this project broadly encompasses engineering, Physics and Chemistry, but likely to fall under the Engineering and Physical Sciences Research Council (EPSRC) remit of Information and Communication Technologies theme. The project is expected to leverage the student's learned creativity and analytical skills to define a pathway which would effectively drive the technology forward. This will involve exploring novel materials and their interactions within NEMS, conducting experiments, and refining fabrication techniques as well as modelling their properties. The student will also be tasked with identifying and investigating potential application areas for these advanced NEMS devices. A critical aspect of this research will be the ability to extract device performance specifications tailored to specific applications, facilitating the transition from laboratory research to practical implementation. Contextual research that continuously strives to place the work in the state-of-the-art will be a key aspect of this work.
As we explore the intersection of active materials and NEMS, we anticipate that the outcomes of this project will lead to significant advancements in device functionality and efficiency. By harnessing the unique properties of new materials, we aim to push the boundaries of what is currently achievable with NEMS technology, opening doors to new applications and improved performance metrics and lower environmental footprint of telecommunications.